Pulsed interaction in plasmonic nanocavities

In this project, extreme plasmonic confinement is used to confine light to the sub-nm scale, and molecules placed in the active region. Pulses tuned to both optical and vibrational resonances will explore their modified dynamics, as well as the interactions between them.